Robust, Trustworthy and Efficient AI for Clinical Neuroimaging Data Analysis

Brain image analysis is a key step in neurological research. It provides important image-based biomarkers such as the brain volume, atrophy
rate etc for understanding brain anatomy, development, aging and diseases. Recently, artificial intelligence (AI) has demonstrated great potential in advancing the state-of-the-art in brain image analysis, e.g. performing automated image segmentation or brain age prediction etc. Despite its potential, the adoption of AI in real clinical world is still limited.
There are a few major roadblocks that prevent scalable deployment of AI in the clinical workflow. One roadblock is the robustness. Machine
learning models often suffer from the distribution shift, which means that a trained model may perform less well or even poorly on test data
drawn from a different distribution. The second roadblock is the trustworthiness. The trained model may generate biased predictions for
subpopulations underrepresented in the training data. This causes concerns for end-users in using the AI models. Finally, most models rely
on high-performance GPUs for training and inference, which inhibits the deployment of these models to general computers with standard
CPUs.

The aim of this project is to address these major roadblocks and develop robust, trustworthy and efficient AI for clinical neuroimaging data
analysis.